The design and prototyping of a controlled atmosphere stunning system for farm based poultry producers and processors

The aim of this project is to develop a process of slaughtering poultry species by using gas stunning in a controlled atmosphere.. This will achieve higher welfare standards by ensuring birds are subjected to minimal handling and stress prior to killing, whereby they simply lose conciousness and become insensitive to pain.

The design of this equipment will ensure it is suitable for and can be afforded by smaller farm based producer - processors .In addition to the higher welfare standards this proposed system will achieve there are very positive benefits in the quality of meat produced due to the lower stress levels to which birds are subject to.